Digital manure management

The "Digital Manure Management" project aims to revolutionise the way farmers manage manure applications by integrating cutting-edge sensor technology, real-time data analytics, and a user-friendly digital platform.

**Objectives:**

1. **Ensure compliance with regulations**: Develop a software platform that helps farmers comply with manure management regulations, ensuring they avoid potential penalties.
2. **Optimise manure application timing**: Develop a method to integrate national soils data with real-time weather data and NDVI to help farmers determine field-by-field the optimal times for manure applications, ensuring maximum nutrient uptake by crops and reducing waste.
3. **Enhance decision-making with additional data****:** Test novel combinations of soil sensors and develop a method to integrate live data streams to give farmers a holistic view of their fields in real time, allowing them to make more effective decisions about manure management.
4. **Validate and demonstrate practical benefits**: Conduct field trials on partner farms to validate the effectiveness of the platform compared to decision making based on standard agricultural management data.

**Partners:**

The project is led by a 4th generation dairy farmer (Robert Dodds) whose search for a system to help support his decisions around manure applications led to the design of this project. The consortium Robert has brought together includes the leading dairy farm advisors in the DDC region, leading academics (SRUC and JHI), and innovative start-ups (Autonomous iOt and Soil Benchmark) who together have the skills and network to build a transformative new approach to manure management, rooted in cutting-edge sensors and easy-to-use software. CENSIS, SOSE and SEPA have all provided letters of support.

**Impact**:

This project is expected to develop methods that will have significant positive impacts on both soil health and agricultural productivity. By providing farmers with precise, real-time data, the project will enable more efficient and sustainable manure management practices. The expected outcomes include:

* **Environmental Benefits**: Reduced diffuse pollution and improved soil health, contributing to cleaner waterways and enhanced ecosystem resilience and biodiversity.

* **Economic Benefits**: Increased crop yields and quality with reduced input costs, boosting the profitability and sustainability of farming operations.

* **Social Benefits**: Empowering farmers with advanced technology and knowledge, fostering a more informed and sustainable agricultural community.

This initiative aligns with national priorities for sustainable agriculture and environmental stewardship, positioning the UK as a leader in innovative farming practices. Through collaborative efforts and cutting-edge technology, the project aims to create a robust framework for sustainable soil management, benefiting farmers, the environment, and the broader agricultural sector.